3D culture model for Non-Alcoholic SteatoHepatitis (NASH) drug discovery

NASH presents a significant unmet medical need in more economically developed nations, affecting up to 5% of

the US population alone. There is currently no medical treatment for NASH, where the condition is a precursor

to cirrhosis and hepatocellular carcinoma, conditions with very poor prognoses. One key limiting factor in the

development of a treatment for NASH is a lack of suitable in vitro models. The project will produce a highly

representative, medium throughput, 3D perfused model of NASH using both primary human and induced

pluripotent stem cell derived hepatocytes, kupffer and stellate co-cultures. These models can be used in

collaboration with industry to enable highly effective drug discovery studies and macrosteatotically relevant

ADME/Toxicology studies.